Mathematical Sciences Engagement with the Global Challenges Research Fund at ICMS

The proposal will fund a five day workshop at ICMS, Edinburgh, that will bring together mathematical scientists and interdisciplinary partners from across the globe to identify areas for collaboration in the areas covered by of the Global Challenges Research Fund. These include
Equitable Access to Sustainable Development, i.e. secure and resilient food systems supported by sustainable marine resources and agriculture; sustainable health and well being; inclusive and equitable quality education; clean air, water and sanitation; affordable, reliable, sustainable energy.
Sustainable Economies and Societies
Sustainable livelihoods supported by strong foundations for inclusive economic growth and innovation
Resilience and action on short-term environmental shocks and long-term environmental change
Sustainable cities and communities
Sustainable production and consumption of materials and other resources
Human Rights, Good Governance and Social Justice
Understand and respond effectively to forced displacement and multiple refugee crises
Reduce conflict and promote peace, justice and humanitarian action
Reduce poverty and inequality, including gender inequalities.

Potential impact
The immediate aims of the meeting are (i) to identify possible areas for which a special call to the mathematical sciences community would be likely to produce important insights, (ii) to produce a list of suggestions of short-term 'wins' using the mathematical sciences and (iii) a comprehensive list of potential partner institutions and individual researchers in the global south and their areas of research expertise. As a consequence, the meeting will also showcase, and offer a positive external view of, the impact of the people and research areas of mathematical sciences that fit the GCRF criteria. Reports will be in a form, with appropriate metrics, suitable for our natural partners (e.g. University Deans, the Royal Society, Innovate UK, Government ministers and advisers).